Development of plug and play microfluidic system

The aim of this project is to prototype a suite of integrated productivity enhancement tools in
the exciting and rapidly growing area of research known as microfluidics. Microfluidics lies at
the interface between engineering, chemistry, physics and biology and offers radical solutions
to many of the key social and environmental issues of our time, by enabling miniaturisation of
fluid handling (a tap drip is thousands of times larger than a typical microfluidic system).
Application areas are as diverse as food science, pharma and petro-chemical. “Lab-on-a-chip”
developments aim to personalise medicine at the point of care: one drop of blood can be
analysed for thousands of issues within minutes and a tailored drug manufactured on-demand.
Dolomite is an open-access solutions provider in microfluidics, providing standard products
and specialised consultancy to help scientists meet the challenges they face in their daily
research. We believe that a scientist should be free to focus on science, and not have to worry
about finding the right tools for the job and spending time making them work the way they
need.
This project will move our products to the next level. By developing a suite of interconnected
microfluidic products which provide a sophisticated set of intelligently co-ordinated
capabilities, setup and re-configuration can be minimised whilst maximising flexibility and
analysis.
In brief, the core of the proposed suite will be a modern Android-based touch-screen interface
giving immediate visualisation of data and reconfiguration of the connected hardware– we
call it “FlowAce”. This will be supported by a series of hardware modules and sensors, which
interconnect to the tiny pipes and devices used in microfluidics through a novel set of robust
connectors – we call them “Multiflux”. To ensure compatibility with traditional methods,
there will also be a novel “batch to flow” module for taking microscopic samples of fluids and
putting them into flow channels.